Developing a systematic framework to harness the unique benefits of sonocrystallization

The aim of this project is to achieve an understanding of the best operating conditions to improve specific API properties and some of the fundamental mechanisms involved, and to design a scaleable lab equipment that focuses on the optimal envelope of sonication parameters identified during this study